Combustion Efficient Euro 6 HGV Dual Fuel

Natural gas (methane) is an excellent low carbon fuel for Internal Combustion powered transportation, particularly when used in dual fuel solutions for powering HGVs. Existing engines have been readily modified and proven at Euro 5 and 6 level as part of an Innovate UK Low Carbon Truck Trial. Unfortunately methane, as a Greenhouse gas, is 20+ times more powerful than CO2 and, not only does ‘methane slip’ from large road going engines negate much of the CO2 saving achieved, but tighter Euro 6 emissions limits mean that compliance is challenging. This is severely hampering the UK and other European Governments' stated attempts for methane to become an alternative fuel of choice for HGV fleets. G-volution’s earlier research into controlling methane slip and development of new after-treatment techniques has shown that compliance and CO2 reduction is possible with a combination of these. The consortium will develop and demonstrate 15 dual fuel (diesel/gas) road vehicles that comply fully with Euro 6 emissions regulation and show additional CO2 reduction in real life HGV operation.